Creative Industries Clusters Engagement Programme - Briefing Events

From film and music to video games and architecture, the UK has one of the world's largest, most innovative and fastest growing creative industries. A new wave of research and development will open up exciting ways to create, distribute, and participate in products and experiences, acting as a catalyst to grow the economy, realise our potential in emerging fields and adapt to new technologies.

The £80m plus Creative Industries Clusters Programme will help to deliver this vision: eight new Creative R&D partnerships will bring together the UK's renowned creative industries with arts and humanities led research from our world-leading university sector. A Policy and Evidence Centre will produce independent analysis on the creative industries for the sector and for policy-makers, identify research gaps and co-ordinate analysis on the key challenges ahead.

The successful delivery of the programme requires an effective stakeholder engagement programme to ensure that there are strong bids which have a clear creative industries involvement, senior university-level support and which demonstrate that the research community have understood the sector-based/place-based focus of the challenges to be put forward.

To this end, this funding will support a series of 9 outreach and engagement events reaching approx. 3000 people at the nine venues and a further audience through webinars and live streaming. These events will contribute significantly to bid development and network facilitation, kickstarting working relationships that will develop into strong, innovative and competitive bid applications.